JCMT Observing: An efficient survey of obscured star formation in the high redshift (4 < z < 7) Universe

Dr. Jillian Scudder will be travelling to the JCMT telescope on Mauna Kea in order to serve as an observer for that telescope for five days.